Co-located Advanced Manufacture of Health Supplement Ingredients

Pennog Ltd (t/a Pennotec) provides innovative, biorefinery processes that convert food manufacturing by-product streams into high value products for consumers and industries seeking sustainable alternatives, which deliver superior health, environmental and societal benefits. We seek to deliver a substantial commercial impact to the UK economy by simultaneously lowering food manufacturers' environmental footprint and costs and creating a greener supply chain for high value health food supplements with 11% CAGR growth in Europe, thus supporting the food industry's contribution to achieving net zero by 2040\.